Rapeseed oil dressings

The TSB innovation voucher will be used to develop innovative dressings and vinagrettes from locally sourced ingredients.Technical issues such as production methods and shelf-life will be addressed.